Freyda: Improving Financial Decision Making in Response to Covid-19

Freyda is leading the revolution to digitise the investment industry, utilising the latest advancements in AI to reduce manual data entry and facilitate better investment decisions powered by data.

This project will focus on the development of 'Intelligent search' functionality to allow users to quickly and accurately locate and query critical information that has been extracted from their corporate documents using the platform. The new feature will enable investment professionals to improve financial decision-making and will drive organisational, industry and economic growth.